Remaking and Rewriting: Chilean Memories of Clothing and Textile Design

My PhD research will seek to contribute to rewriting the history of design in Chile through practice-based research. I would like to define a genealogy of practices of clothing and textile design carried out by indigenous and mixed-race women in Chile, which remains on the margins of design history because of its relation to crafts.